Magnetic characterisation of Nano and Micro Features in Steel

This project focuses on the magnetic modelling and characterisation of nano-scale features in advanced steels using electromagnetic (EM) non-destructive testing (NDT) sensors. EM sensors are widely used for in-situ high-temperature measurements of phase transformations in steel production and offline microstructural analysis. While mesoscale finite element models can predict magnetic properties influenced by phase balance and grain size, the impact of nano-scale features such as pearlite interlamellar spacing, nanoprecipitation, and grain boundary structures on magnetic behaviour remains underexplored. This research will employ micromagnetic modelling techniques, traditionally used in spintronics and paleomagnetism, to investigate the role of these features on full hysteresis (BH) behaviour. Advancements in micromagnetic tools, computational power, and AI now enable multi-scale modelling, bridging the gap between micro- and meso-scale steel characterisation. The findings will contribute to enhanced steel design, manufacturing process optimisation, and improved real-time monitoring in industrial applications.

This project aligns with several EPSRC research areas, primarily within the Engineering and Materials themes. Specifically, it relates to the "Materials Engineering" research area, which encompasses the development and characterization of materials with advanced properties for engineering applications. The project's focus on electromagnetic non-destructive testing (NDT) and micromagnetic modeling techniques also intersects with the "Sensors and Instrumentation" research area, as it involves the development of advanced sensor technologies for real-time monitoring and characterization of materials. By addressing these areas, the project contributes to the EPSRC's strategic goals of advancing engineering and physical sciences research to benefit industry and society.